Understanding anti---immigrant hate speech on social media

This study aims to improve sociological understandings of online anti-immigrant hate speech as a form of racism. Recent years have seen a proliferation of racist language online, with a 2014 study finding 10,000 uses of English racist and ethnic slur terms daily on Twitter alone (Bartlett et al., 2014). This phenomenon is undertheorised (Daniels, 2012: 705), and with no knowledge of what drives online racism, governments struggle with its policy implications. This study fits with Manchester's commitment to impactful, theoretically informed, empirical research, as it aims to provide policy recommendations regarding the spread of racism online. It will also contribute to the Department of Sociology and CoDE's leading research on the causes and effects of racism.